Wild Toolbox

This project will develop a software package called the Wild Toolbox. This toolbox is software that allows improved auditing of the benefits business gain from nature and helps them make wise investments in the natural environment. The software will be targeted at helping to ensure they are investing in landscapes that help maintain the provision of sufficient clean water while also alleviating the threats of flooding and drought.